Manchester Metropolitan University and Apex Engage Limited KTP 21_22 R3

To develop and embed new strategic management expertise by developing strategic market research, innovation management, and business scalability capabilities.